An oceanic species in coastal habitats: Risso's dolphin distribution in Scottish waters and implications for conservation management

Risso's dolphins generally occupy offshore habitats beyond the continental shelf, where they forage on neritic and oceanic squid. However, in the UK, and off western Scotland in particular, the species also exhibits a coastal distribution. This distribution means that they overlap with anthropogenic activities, and increases the risks of disturbance. Risso's dolphins are protected under various national and international regulations, and are a Priority Marine Feature in Scottish seas. In 2020, a Nature Conservation Marine Protected Area was established for the species off the Isle of Lewis (North-east Lewis MPA), representing an area with persistent high densities, and evidence that it may be used as a calving and nursing area.

This study seeks to improve understanding of the coastal habitat use by Risso's dolphins. Understanding why Risso's dolphins occupy coastal waters, when they are there, and what they are doing is key to quantifying risk and the importance of these nearshore areas. The results of this inter-disciplinary research will allow regulators to better monitor Risso's dolphins, within and outside the MPA, and ensure their long-term conservation in Scottish waters, thereby promoting the sustainable progression of industries and economic growth in increasingly urbanised coastal seas around Scotland.